The University of Edinburgh and Optos Public Limited Company KTP 23_24 R3

To create software that can detect damage in the retina, aiding in clinical diagnosis and treatment to prevent loss of vision.